Active optics for alignment of long-baseline interferometers

Long-baseline astronomical interferometers require adaptive optics to correct the rapid wavefront perturbations of the atmosphere but also active optics to correct slow drifts in the optical train of many mirrors from the telescopes to the beam combiners. This project is to prototype an active optics system for the Magdalena Ridge Observatory Interferometer to achieve precision alignmnent of the beam train on an intra-night basis.